University of Nottingham and Processors & Growers Research Organisation

To address wastage and processing inefficiencies in vining peas by predicting yield and quality to enable efficient scheduling of harvest and processing.